CoRuBa

The recent uptake of hybrid and electric vehicles has led to the development of batteries with ever greater capacity. These batteries generate substantial amounts of heat during use. Thermal management is therefore a major challenge. Furthermore, batteries also undergo strucural changes during use, they get larger or smaller depending on the state of charge in the battery, while also becoming incrementally larger over time. Our project makes use of advanced nanomaterials combined with a novel materials processing technology to manufacture a lightweight, highly thermally conductive adhesive to fasten batteries in place in an automotive vehicle battery pack.